A incentive-led app to enable users to reduce their environmental impacts

This is a project to develop a mobile telephone-based app that uses active and passive data collection to incentivise users to take action to reduce their environmental impact.

Its ultimate goal is the reduction of humanity's negative influences on the environment.